Researching, developing and market-testing an evidence-based promotional campaign and sponsorship marketing package to build the inclusivity and commercial growth of online mental health training for parents.

12.8% of 5-19 year olds have a clinically diagnosable mental illness. This is 1.5 million children and young people in the UK. And contemporary data show this to be worsening due to Covid19, as 43% of psychiatrists report significantly increased emergency mental health cases.

Currently, in the UK, less than a third of children and young people with a mental illness receive appropriate treatment at a sufficiently early stage, even though it is well established that early intervention facilitates a full and sustained recovery. Given that 73.9% of adult mental illnesses began in childhood, untreated childhood mental illness results in life-long costs to individuals, families, the NHS and the wider economy.

However, pro-active self-help facilitated by the child's parents, is effective as a first-line treatment for mental ill-health, if parents are trained and equipped with the necessary knowledge and skills. We have produced an online course for parents, called "Building Your Family Mental Health". This draws upon the King's College New Maudsley Method for training families in 'skills-based caring'.

Now we are researching, developing and market-testing a sponsorship package for companies, combined with an evidence-based promotional campaign geared for fathers in the socio-economic groups which are currently under-served in the provision of mental health support. This will normalise the development of vital knowledge and skills and make the "Building Your Family Mental Health" course freely available to such fathers.